Spatial and temporal information processing in cells, populations and cell-free systems

This PhD project will conduct studies across the spectrum of systems biology , synthetic biology and synthetic biomolecular systems.